Russia and the EU in the Common Neighbourhood: Export of Governance and Legal (In)Compatibility

As the European Union (EU) has stepped up its engagement with the Eastern neighbours, the role of Russia in the common neighbourhood has increasingly come into the spotlight. Yet, in contrast to the EU's governance, little is known of governance promoted by Russia in its vicinity. The project aims to explore how and with what effect Russia engages in the export of governance to the post-Soviet states in Europe and its implications for the EU's system of regional governance.

The project seeks not only to generate much needed empirical data on Russia's governance-related influences but also to contribute to a wider scholarly and policy debate on the role of non-western international actors in promotion of governance abroad. Given the paucity of systematic and comparative field research on the subject (despite their high implications for policy making), the results of the project are likely to be of interest not just to academic communities but also a non-academic audience, e.g. British and EU policy-makers and business professionals.

The project is conceived as mapping of Russia's export of governance by focussing on three post-Soviet states in the 'common neighbourhood', namely Ukraine, Armenia and Belarus, in terms of (i) Russia's active promotion of governance, (ii) partner countries' receptivity to Russia's governance templates (whether through active promotion and/or emulation), and (iii) ways in which (if any) Russia's export of governance affects, or is compatible with, the EU's external governance in the region. The overall objective is thus to examine the impact of Russia's export of governance against the backdrop of domestic receptivity in the post-Soviet countries with the aim of delineating more clearly any emerging (in)compatibility with EU's policies.

The project draws on conceptual tools of international relations and political science but also, importantly, on international and comparative law and Russian and East European Studies. The resulting theoretical synthesis seeks to capture Russia's influence as a sui generis rising power which, unlike western states and international organisations, is characterised by a weak rule of law, penetration by business interests, and a strong reliance on informal rules. At the same time, export of governance is not a unidirectional process and, despite asymmetries of power, Russia's neighbours are not merely passive recipients. Therefore, much of the empirical work will involve collecting data in the selected post-Soviet states in addition to conducting research in/on Russia itself.

The project will focus on four policy fields: a. energy, b. technical standards, c. reform of the tax administration and d. corporate governance. These fields are selected because of their high salience for the UK, the EU and the post-Soviet countries, including Russia, while the choice of countries in which these fields are examined (Armenia, Ukraine and Belarus) allows the researchers to develop a comprehensive picture of Russia's role.

The overall objective is thus to examine the impact of Russia's export of governance against the backdrop of domestic receptivity in the post-Soviet countries with the aim of delineating more clearly any emerging (in)compatibility with the EU's policies. Thus, the project tackles difficult analytical and empirical issues as to the role of Russia as a regional power in the post-Soviet space, and the interdependences this creates for the EU and addresses the theme of 'Global and regional governance and the balance of power'.

Potential impact
Academic Impact

Social science research base impact: The project will generate analytical and empirical publications which will contribute to the knowledge base and debates with benefit to numerous and diverse academic communities (see 'academic beneficiaries' section). Through the dedicated, interactive project web-site we will seek not just the dissemination of findings but also a generation of discussions across academic areas which, while focusing on similar problems, often remain insular and fragmented. Given that this project represents a multi-disciplinary, cross-country, cross policy-fields approach, the aim is bring together insights that span theories, methods and approaches in analysing an emergent and complex phenomenon.

Teaching impact: The project aims to make a significant contribution in terms of the research-oriented teaching at postgraduate taught level and research supervision. The project workshops and dissemination activities will be tailored also for postgraduate research students in various disciplines by addressing conceptual, empirical and methodological issues they engage in, thereby contributing to the development of a new generation of researchers.

Policy Impact

Its impact on the policy-making and opinion-making communities will be achieved by close contacts with officials in the UK and EU as well as dissemination via a variety of 'policy-friendly' formats to ensure the effective communication with non-academic users.

The key non-academic user within the UK government will be the Foreign and Commonwealth Office (FCO). The FCO staff has already expressed a high degree of interest in the project and proposed convening a workshop on the project topic at the FCO in London even prior to the commencement of the project. Duncan Allan, Research Analyst has agreed to join the Steering Group (see below). Relevant staff in London and at the British Embassies in/for Ukraine, Belarus, Armenia and Russia will be informed about the project's design and findings prior to/during the project and project briefing papers will be directly disseminated to all the relevant staff in the FCO.

Furthermore, the project aims to shape the ongoing debate on the EU's policy towards the post-Soviet countries not only in the UK but in Europe. To achieve this, policy-focused briefings will be prepared and disseminated via leading UK and European think-tanks, such as the Centre for European Policy Studies (CEPS) in Brussels, Chatham House in London, the EU Institute for Security Studies (EU-ISS) in Paris and through the Centre for Eastern Studies (Warsaw) in order to attract the attention of policy-makers, independent experts and the media across Europe.

To ensure the highest policy impact, the project will convene a Steering Group consisting of: Evgeniy Vinokurov (Eurasian Development Bank, St Petersburg), Duncan Allan (FCO), Prof. Julian Cooper (University of Birmingham) and Dr Laure Delcour (IRIS, France), which will be supporting the investigators in impact-related activities.

With regard to the media, the investigators will seek to disseminate research findings in articles/interviews related to 'newsworthy' events in/around the countries in question, building on the Principal Investigator's experience of publishing op-ed pieces in leading English-language newspapers (such as The Financial Time and The Wall Street Journal) and frequent radio and TV interviews.

A professionally-designed project website will facilitate the effective dissemination and impact. The dedicated website will contain information about the project, activities and publications as well as a discussion forum.